Heusler spin Field Effect Transistor (spinFET)

My project investigates a novel spinFET design. The device consists of a low loss Heusler alloy material as the ferromagnetic electrode, a doped Ge/SiGe quantum well as the spin channel, and a metal gate with a high spin-orbit interaction for enhancing the voltage control of the spins in the spin channel via the Rashba effect. By the growth of the Heusler/Ge/SiGe heterostructure and engineering the atomic layers of the gate stack, the aim is to achieve enhanced spin injection efficiency and manipulation providing the largest change in resistance between logic states "1" and "0".